Mechanisms of coronavirus replication: the role of cellular lipids in the generation of replication organelles

Following entry into the host cell, coronaviruses, including SARS-CoV2, remodel cellular
membranes to form replication organelles. A characteristic feature of this membrane remodelling
is the formation of distinctive double membrane vesicles (DMVs) in which the viral RNA resides
and replicates.
DMV generation involves rewiring of host lipid metabolism. We found that expression of two
SARS-CoV-2 proteins (nsp3C and nsp4) is sufficient to induce abundant DMV formation in human
cell lines, with a corresponding upregulation of host cell lipogenic pathways that our preliminary
data suggests is essential for the formation of DMVs. Replication of other viruses has been shown
to depend on lipid transport from host cell organelles at sites of contact between the outer DMV
membrane and that of the host organelle. We have identified extensive membrane contact sites
between DMVs and a variety of host cell organelles in SARS-CoV-2 infected lung epithelial cells.
In the proposed study, we aim to generate stable inducible SARS-CoV-2 nsp3C/nsp4 cell lines to
use as a model of SARS-CoV-2 replication. Using this model, we will elucidate key pathways that
mediate lipid provision for DMV formation, by first exploring the contribution of different cellular
lipid sources. We will further establish, by expression of key candidate SARS-CoV-2 proteins and
manipulation of membrane contact site machinery, how DMV-driven interorganelle lipid transport
mechanisms are regulated, in order to identify novel targets for potential therapeutic intervention.
Finally we will assess the effect of lipogenesis/lipid transport inhibition on DMV formation and cell
survival in SARS-CoV-2 infected cells.